Impact of stellar activity in exoplanet atmospheres

During her PhD at UCL, Alexandra will study exoplanet atmospheres and analyse existing and new datasets collected with Hubble, Spitzer and ground based facilities to quantify and remove the contamination due to the activity of the stellar host. Both gaseous planets and super-Earths will be studied.